Genome-led discovery of novel microbial compounds

Many bacteria have evolved the ability to produce a stunning arsenal of complex secondary metabolites, where the structural complexity of these natural products reflects the exquisite reactivity of the enzymes in natural product pathways. Many of these compounds are clinically useful medicines, but it was assumed that the pipeline of biologically useful compounds produced by bacteria had been exhausted by activity-based screening. Tantalisingly, recent widespread genome sequencing shows that many bacteria have an unrealised potential to produce as many as ten times more compounds than have been identified thus far. These "cryptic" pathways may be transcriptionally silent and need switching on, or their products may have been overlooked traditional analysis methods.

The aim of this project is to characterise pathways that are predicted to be biosynthetically unprecedented, and thus provide a high probability of producing molecules with novel architectures and novel bioactivities. Pathways have been chosen following detailed bioinformatic analyses of bacterial genomes, and will be studied using state-of-the-art techniques that span microbiology, synthetic biology and biochemistry, including pathway expression in host strains, regulatory analysis of target genes, and mass spectrometry-based metabolomics.